Fundamental Quantum Physics

During a meeting with Prof. Bongs on 18/03/19, where I was offered a PhD position, we discussed areas I would be interested in working in. This is currently quite broad and somewhat flexible and so will be narrowed down at a later date when there is a clearer idea of available PhD projects. Following my masters, my current area of interest relates to investigating fundamental quantum phenomena possibly in the context of detection systems. However, I am flexible on this.